Advizzo expansion and partner strategy to the United States

This feasibility study will explore the potential to apply Advizzo's proprietary consumer engagement solution for targeted behavioural intervention for both energy and water consumption in households to the U.S market. This is a market not only of large population size, but also offering a significant opportunity for effective and truly targeted behavioural intervention strategies, with current energy/water consumption typically higher in U.S households than seen in other global markets. With Innovate UK support, the proposed 3-month study will enable Advizzo to take the initial steps to explore this territory which will include initial engagement of potential partners (such as CRM Vendors) already serving U.S utility customers, consultation with select utilities, trade organisations and public bodies to better understand needs and an updated review of the competitive landscape.